Theory and Modelling in Chemical Sciences

The student is enrolled on the CDT above which is funded by the EPSRC CDT grant. The research project and institution are chosen at the end of the first year of study.